The University of Manchester and Unibrak Limited KTP 23_24 R2

To create a smarter business that is both client-driven whilst also enhancing improved employee interactions, within a unified customer-centric framework.